A Comprehensive Understanding of Pharmaceutical Materials using Advanced Imaging in Preformulation

A compounds selection and its eventual development into a drug product is expensive (estimated to be approximately $1.8 billion) and time consuming. Roughly 1 out of every 5-10,000 compounds successfully becomes a drug product. To reduce costs, there have been advances in the compound screening processes over the years (computer-based drug design programs and combinatorial chemistry). Despite these advances, there is still a knowledge gap as to how compounds behave from an imaging perspective and how these behaviours can be exploited to identify ideal candidates for drug products. This project will use the novel Surface Dissolution Imaging Apparatus (SDI2) and the AliconaTM Focus Variation surface metrology system for material surface form and texture characterization to study pharmaceutical compound behaviour.